An Integrated Training Programme To Realise The Next Generation Of Plasma-assisted Manufacturing Professionals, Researchers And Technicians For The UK

Semiconductor technology has become a critical driver of economic growth and innovation, with its applications spanning various industries, such as electronics, automotive, aerospace, and medical technology. Plasma science plays a pivotal role in semiconductor manufacturing, enabling advanced processes such as etching and deposition, which are essential for producing state-of-the-art electronic devices. However, despite the urgent need for skilled plasma scientists to support the UK's growing semiconductor industry, there is currently no cohesive national training programme in plasma science for semiconductor processing.

To address this pressing need, this award will:

1. Develop a comprehensive, industry-driven curriculum: The centre will offer a tailored, hands-on curriculum that covers the theoretical foundations of plasma science, as well as its practical applications in semiconductor manufacturing.
2. Train the next generation of plasma scientists: Over an 18-month period, the centre will train 20 scientists, equipping them with the knowledge and skills required to excel in plasma science for semiconductor processing.
3. Foster collaboration and innovation: By bringing together trainees, academics, and industry professionals, the centre will create a dynamic environment that fosters collaboration and innovation. This interdisciplinary approach will not only facilitate the exchange of ideas and expertise but also inspire trainees to develop novel solutions to the challenges faced by the semiconductor industry.
4. Establish a sustainable pipeline of skilled workers: The centre will create an opportunity for undergraduate and postgraduate students to gain hands-on experience of plasma processing equipment, giving them the skills for a future career in the UK semiconductor industry.
5. Engage with the wider community: In addition to training plasma scientists, the centre will also engage with schools, colleges, and local communities to raise awareness about the importance of plasma science in semiconductor manufacturing and to inspire the next generation of scientists and engineers.

The proposed training centre therefore represents a significant investment in the future of the UK's semiconductor industry. By providing world-class training in plasma science for semiconductor processing, the centre will not only help to bridge the existing skills gap but also contribute to the long-term competitiveness and innovation of the sector. We believe that this centre will be a valuable asset to the UK, enabling us to remain at the forefront of technological advancements and maintain our position as a global leader in the semiconductor industry.